Parkour Parks - A unique approach to outdoor fitness

**Project Summary**

The proposed parkour park design project is an innovative outdoor facility designed to cater to the physical, mental, and social well-being of the users of the park. The park would be designed using safe durable materials, while providing an inviting environment that encourages physical activity, fosters community engagement, and promotes overall health. It would be a place of meeting for teenagers, supervised children, adults, and an alternative/addition to the existing sports and playgrounds. I believe it would be innovative and unique as it would be the only parkour park within Greater Manchester. I want to give people an accessible, exciting, safe, alternative, dedicated free provision of outdoor exercise and expand to more parks throughout Bolton/ Manchester and eventually scaling up to become a national leading designer of them.

**Aims:**

1\. **Promote Physical Exercise**: The parkour park aims to provide a comprehensive workout environment. Parkour, which involves running, jumping, climbing, and other acrobatic movements, is a full-body workout that enhances strength, agility, balance, and coordination. By offering varied obstacles and routes, the park ensures that users of all fitness levels can engage in effective physical exercise.

2\. **Enhance Health and Well-being**: Regular physical activity is crucial for maintaining good health. The challenging nature of parkour can improve mental health by boosting self-confidence, reducing stress, and promoting problem-solving skills. In an era where sedentary lifestyles and screen time dominate, the park provides a vital opportunity for people to engage with the outdoors.

3\. **Foster Inclusive and Safe Play**: The park is designed with inclusivity and safety as top priorities. The obstacles would vary in difficulty/age ranges while ensuring safety through the use of durable, non-slip materials and clear signage.

**Benefits:**

1\. **Community Building**: The parkour park serves as a community hub where people can gather, socialise, and participate in group activities. This fosters a sense of community and belonging, encouraging people to support and motivate each other in their fitness journeys.

2\. **Educational Opportunities**: The park can host workshops and classes led by experienced parkour practitioners. These sessions can educate users on proper techniques and safety measures, enhancing their skills and reducing the risk of injuries.

3\. **Accessibility**: The park and its obstacles are planned to accommodate different skill levels, ensuring that everyone, regardless of age or physical ability, can enjoy the benefits of parkour.

In conclusion, the parkour park would be a valuable asset to the community.